Cryptococcal meningitis: addressing an urgent global health problem using a translational pharmacological approach

Cryptococcal meningitis is a frequently lethal fungal infection of the lining of the brain. The most common predisposing condition is advanced AIDS, although cryptococcal meningitis may occur in other circumstances where there is impairment of systemic immunity. Cryptococcal meningitis affects approximately one million people in the world each year and the mortality rate is 60-70%. Recent estimates suggest that cryptococcal meningitis kills more people in sub-Saharan Africa each year than tuberculosis. Unfortunately, there are relatively few active antifungal drugs to treat this infection and each has significant limitations. The best clinical outcomes result from early rapid killing of the fungus in the brain. In the UK this is usually achieved with induction therapy that consists of 2-weeks of intravenous antifungal therapy. Unfortunately, in much of the developing world, it is simply not possible to administer intravenous drugs for any length of time. Hence, the best therapy is not given and clinical outcomes are persistently unsatisfactory.
This research aims to develop new induction regimens that can be used in the developing world. Shorter regimens (even a single day) would facilitate the use of optimal induction therapy and represents an important mechanism to improve clinical outcomes. We will conduct all our research using well-validated experimental models of cryptococcal meningitis. We will study antifungal agents alone and in combination to understand the relationship between concentrations of drug(s) in the brain and the killing of the fungus. We will then use mathematical models and computer simulation techniques to identify human antifungal regimens that we predict will result in the same or better activity to the current standard of care that is delivered in the UK. After the completion of this research, we will seek further funding to conduct clinical trials in subSaharan Africa to test these new regimens. Our research offers the real possibility of making significant advances for the care of patients with a lethal and neglected disease.

Technical abstract
BACKGROUND:
Cryptococcal meningitis is an urgent global health problem. The goal of induction antifungal therapy is to achieve rapid fungal killing because this is associated with improved clinical outcomes. In the UK this is usually achieved with 2-weeks of i.v. amphotericin B deoxycholate?flucytosine. In much of the developing world there are inadequate resources to enable prolonged administration of i.v. drugs or the detection and management of drug-related toxicity. The inability to give i.v. induction therapy is a significant therapeutic obstacle. Importantly, however, the use of shorter induction regimens that still achieve rapid fungicidal activity would facilitate the administration of optimal antifungal therapy in resource poor settings. This research will use well-validated experimental models of cryptococcal meningitis and state-of-the-art mathematical modelling techniques to identify candidate antifungal regimens for resource-poor settings. These regimens can then be immediately expedited for study in clinical trials.
AIMS:
Aim #1. Identify novel induction regimens of amphotericin B deoxycholate that result in the same or better fungicidal activity as 0.7 mg/kg/day administered to humans for 14 days
Aim #II. Define the optimal dosage, schedule of administration and shortest duration of therapy of lipid preparations of amphotericin B that results in near maximal fungicidal activity
Aim #III. Define optimal combination regimens and the shortest duration of therapy that results in the same or better fungicidal activity as standard antifungal combinations administered for 14 days

METHODS: A well-validated murine model of cryptococcal meningitis will be used. The biomarker will be the fungal density in the brain. Pharmacokinetic and pharmacodynamic relationships will be elucidated by studying a range of clinically relevant regimens. Mathematical models that describe the time-course of drug concentrations (in serum and brain) and the associated antifungal effect will be fitted to each dataset. These mathematical models will be used to humanise the mouse in silico (i.e. in a simulator, drug will be given to a virtual mouse to generate a human-like concentration-time profile). The predicted antifungal effect resulting from these innovative regimens will be determined. Key findings will be further validated in a rabbit model of cryptococcal meningitis.
SCIENTIFIC AND MEDICAL OPPORTUNITIES: This research will deliver: (1) new induction regimens for amphotericin B deoxycholate; (2) new induction regimens for lipid preparations of amphotericin B; and (3) new induction antifungal combination regimens. This proposal offers the real possibility to deliver a step change in the management of cryptococcal meningitis for the developing world.